How the proteasome works: resolving a critical new level of regulation

Proteasomes are essential cell regulators in all eukaryotes. They are involved in the turnover of most proteins by breaking down proteins that are old, damaged, or no longer needed. They also perform the highly regulated removal of specific proteins that signal to important and diverse events such as cell division, stress responses and chromatin maintenance. Despite 30 years of research, many of the fundamental aspects of proteasome function are still not fully characterised. We recently discovered an unexpected new level of proteasome regulation by divalent cations that challenges our current understanding of how the proteasome works. I want to build on our new data to unambiguously describe how proteasomes work inside the cells. For this I will use electron microscopy based structural analysis, together with biochemical and biophysical methods, to visualise in detail how they are regulated by divalent cations and how they recognise and process the proteins to be degraded. Because the proteasome is a critical cell regulator, understanding its fundamental working mechanisms will have a broad impact in biological sciences in general. The outputs of the proposed work have the potential of contributing to the clarification of critical mechanisms underlying conditions such as cancer progression, neurodegeneration, and aging, where proteasome dysfunction and calcium deregulation have been implicated, with impact for a wide range of beneficiaries. The proteasome is a well-established drug target for conditions including cancer, so in addition to improving basic knowledge the proposal has the potential to contribute to further developments in drug discovery and development.

Technical abstract
The proteasome, essential in all eukaryotes, is the large protease complex responsible for the degradation of most proteins. Apart from its key role in proteostasis, the proteasome is critical in the tight regulation of a range of fundamental processes including cell cycle progression, protein quality control, DNA repair, stress responses and apoptosis onset. Despite extensive studies, a full and detailed description of its function and regulation is still missing, mainly due to its complex intricacies. This proposal builds on our recent work that identified an important new level of proteasome regulation by calcium and magnesium and relies on a new in-house developed ubiquitin-derived K48 linked tetra-ubiquitin chain mimetic for the preparation of proteasome model substrates. One of the mail goals is to describe, at the molecular level, the effects of divalent cation binding to the proteasome and describe the consequences for proteasome function. Additionally, 26S proteasomes purified with a new protocol avoiding exposure to divalent cations and exogenous nucleotides, and therefore closer to physiological conditions, will be used to unambiguously describe the different steps of proteasome substrate processing. The work in the proposal takes advantage of my expertise on high resolution cryo EM and biochemistry of proteasomes to provide novel critical information on their functional mechanisms and regulation.